Ready Brand Platform

An online marketplace for buying and selling ready-made brand designs, catering to clients seeking agency quality, quick and cost-effective branding solutions and designers wanting to monetise their unused concepts.